Investigation of laser welding of polmer fabrics

The Innovation Voucher will support the development of a new lightweight 3D energy absorbing material with applications in
civil and defence areas including energy absorbing impact zones in transport and ballistic applications in security and defence.